Crop pest and disease warning system for food security in the developing world

The project is concerned with developing agri-environmental services for developing countries by bringing together data on crop pests and diseases in the CABI Knowledge Bank with weather data and other environmental sources of information, including satellite data, freely available on the Internet. The resulting information will be used to develop value added services which will be offered on a commercial basis to agribusinesses globally. CABI will use revenues from the commercial sales to support the maintenance of the Knowledge Bank as an open-access global public good and hence create a virtuous cycle of more local information, leading to better information products, higher revenues and hence an ever expanding local networks across the world giving better advice.